SmartSite/Drivernet - developing a cloud infrastructure for connected logistics and sites

The SmartSite/DriverNet project will introduce a cloud infrastructure that enables unlimited smart connections between customers, sites, drivers and vehicles to remove unnecessary levels of waste, risk and engine emissions caused by conventional operations. This project will develop the DriverNet mobile and SmartSite cloud applications to a deployable prototype stage, testing a series of modular releases in a simulated operational environment in the field. The aim to highlight the capability of a new collaborative operations environments for sites and fleet operators that optimises delivery and performance via cloud based infrastructure.